Folium Optics plastic displays - proof of market

This project will test the market for custom reflective colour plastic displays. The benefits of
this novel display technology over current products include:
• world leading optical performance for colour reflective displays, giving excellent visibility,
particularly in bright ambient light conditions
• low power usage – conventional colour displays are emissive (LED, OLED and backlit
LCD), whereas the project’s displays just use ambient light. This significantly reduces power
consumption, particularly in outdoor, brightly lit applications such as wearable or healthcare
devices, where ‘always on’ operation is desired.
• light weight, robust, novel shapes and form factors – conventional glass displays are thick,
flat, rectangular, and fragile. Making custom display shapes using glass is extremely
expensive whereas with plastic film it is simple, low cost and the displays can be thin and
curved.
• affordable short run capability - digital fabrication will produce short runs of novel plastic
displays with low NRE costs
This proof of market project will enable us to test the market for these novel displays.